Fluid Dynamics

In the field wall-turbulence, there is a general consensus that turbulent skin-friction drag primarily comes from the near-wall "streaks" and "vortices" that appear to dominate the near-wall production of turbulent kinetic energy. However, recent evidence suggests that large-scale turbulent structures in the outer part of the boundary layer become increasingly important with increasing Reynolds numbers. In this collaborative project between University of Southampton and Airbus, we will focus on developing and characterizing synthetic-jet actuators and examining their impact on the outer region of a turbulent boundary layer. Laboratory experiments will be carried out using various state-of-the-art diagnostics to measure the impact of an array of these jets on turbulent boundary layers. It is believed that such devices hold long term potential for drag reduction in aircraft.